University of the West of Scotland and Wellfish Diagnostics Limited KTP 21_22 R5

To enhance digitisation and embed Artificial Intelligence knowledge and expertise in support of improved fish health diagnostics and prognostics within the global aquaculture sector.